Next Generation Composite Wing (NGCW) - phase 1

The objective of Next Generation Composite Wing is to develop the technologies that will enable UK Aerospace companies throughout the supply chain to gain global advantage in the huge market opportunity from the New Single Aisle aircraft and to maintain Wing leadership in the UK. The technologies are required to meet the demand for rapid ramp up and high volume production, early product maturity, high performance and reduced environemental impact. Current technology would be too slow and lead to unaffordable capital outlay, hence radical new approaches are required. NGCW will investigate and develop innovative, integrated and optimised technologies for analysis, design, simulation, manufacturing, assembly and system integration related to advanced composite wing structures to meet the specific product requirements.